GENESIS: Modular Insect Bioconversion System for On-site Animal Feed Production

There is increasing concern around the sustainability of the UK poultry feed supply chain, with a growing industry trend of moving away from soy as well as enhancing overall bird health & welfare. Insects have been demonstrated to be an excellent nutritional alternative, and are already a natural part of free-range poultry diets in the UK today.

But insects cannot be cheaply and safely produced, stored and distributed as a commercial feed using existing engineering solutions and logistics infrastructure. Entomics' innovation enables insects to become a nutritious, sustainable feed ingredient for the UK poultry market, using a smart, modular insect production system.

Overall, the project will expedite and de-risk system development, bringing it closer to commercial readiness whilst consolidating Entomics' position as an engineering leader in a global insect industry growing at 102.5% CAGR.